Y2B2 hygienic food waste recycling

Y2B2 is a low-cost dehydration device for kitchen food waste caddies that helps eliminate the 'yuck factor' and makes food waste recycling more easy. Ultimately this improves hygiene in the home and helps households contribute to a more circular food system, where the value of food waste -- both as an organic fertiliser and clean energy source -- is better harnessed.

Furthermore, evidence suggests that the act of collecting food waste acts as a prompt to users to reduce the amount of edible food they waste -- not only does avoiding food waste have obvious environmental benefits, it corresponds to cost savings to the household.